SAMULET II Project 09 Composite Fan System Manufacturing Development

SAMULET II Project 9 Composite Fan System Manufacturing Development aims to develop a number of manufacturing technologies associated with components of an integrated composite fan system. At the conclusion of this research Manufacturing Capability Readiness Level (MCRL) 6 will have been achieved. This develops the manufacturing capability to a level of maturity capable of deployment in a production facility. The underlying technologies will reduce cost of product, improve quality, increase the rate of manufacture and mitigate supply chain risk.